University of Hertfordshire and International Society for the Study of Emerging Drugs CIC - AKT4

To explore how clinicians, patients, and policymakers perceive psychedelic-assisted therapies (PATs) for treating addiction. The aim is to assess awareness, identify misconceptions, knowledge gaps, perceived risks and barriers to implementation. Findings will be shared through a stakeholder workshop at the UK Parliament, supporting informed policies and guidelines for clinical practice.